Developing a psychologically realistic generalisation mechanism within MOSAIC

How do children learn the grammatical categories of their language? For example, how do children learn that "dog" is a Noun and "chase" is a Verb, and work out that in a novel utterance such as "The wug is meeking the blik", "wug" and "blik" are Nouns and "meeking" is a Verb? Recent research with computer models of language learning has shown that one way of doing this is to group words together on the basis of the words that come before and after them. For example, in English, words that come after "a" and "the" and before "is" and "can" tend to be Nouns, whereas words that come after "is" and "can" and before "a" and "the" tend to be Verbs. However, at the moment, computer models that group words together in this way tend to be unrealistic as explanations of human language learning because they do not learn gradually like children, and so cannot mimic the behaviour of children at different points in development. The aim of this research is to develop a more child-like model of category learning. This will be done by taking ideas from recent computer models that group together words at a single point in time, and building them into a model called MOSAIC that learns language more gradually. MOSAIC is a computer program that takes as input speech directed at language-learning children, and produces as output child-like utterances that get longer as the model processes more input. These utterances can therefore be compared with those of children at different points in development. In the current project, we will use MOSAIC to develop a more realistic way of grouping words into categories in four ways. First, we will measure differences in the productivity of different categories (e.g. Noun and Verb) in transcripts of children's speech. This will give us a description of differences in how much children know about particular categories at different points in development, which a realistic model of language learning should be able to mimic. Second, we will build several different versions of the model that group words into categories in different ways. Since the only difference between these versions of the model will be the way in which they group words into categories, this will allow us to see which grouping method is most effective. Third, we will evaluate the different versions of the model by comparing their performance with respect to each other. This will be done in two ways. First we will look at how good the models are at grouping words into the kind of categories used by adults. Second, we will look at how good the models are at mimicking the pattern of generalisation in children's speech at particular points in development. Finally, we will look at whether it is possible to get better results by taking account of how much information humans (and particularly young children) are able to deal with at any one time. An interesting feature of MOSAIC is that one of the reasons why it learns so slowly is that, like humans, when learning from an utterance it hasn't heard before, it can only deal with information at the beginning and the end of the utterance. MOSAIC can therefore be used to look at whether limiting the amount of information that is used to group words together makes the output of the models look more realistic.

Potential impact
Although inter-disciplinary in nature, the current project is primarily a piece of basic rather than applied research, and its main beneficiaries, at least in the short and medium term, will be other academics. Our impact strategy will therefore emphasise academic channels, including a dedicated website, a workshop at the University of Liverpool aimed at disseminating our preliminary results and promoting our methodological approach, conference presentations and publications, and articles in peer-reviewed journals.

We are aware, however, that the inter-disciplinary nature of our research, and the focus on language-learning children means that it is also of interest to language professionals, parents and the public at large. We will therefore keep these groups informed through press releases in newspapers, public-oriented webpages, and summaries in the Child Language Study Centre's regular newsletter. Note that the applicants already have an excellent track record of publicizing their work to the general public, and their work has been described in national and local newspapers (e.g. The Financial Times, The Liverpool Daily Post and the Nottingham Evening Post), magazines (e.g. Scientific American, New Scientist, Psychology Today), radio (e.g. Radio 4, National Public Radio) and TV (e.g. BBC1, BBC2, British Satellite News, Anglia TV). The University of Liverpool's Child Language Study Centre also has strong links to health professionals and parents in the local community, which it maintains through public-oriented webpages and a regular newsletter distributed to parents and health professionals.

Our research is also likely to have impact outside of the academic sphere, but only in the longer term, which makes it difficult to foresee the exact nature of this impact at this point in time. Given the project's emphasis on language learning, our results have the potential to influence language assessment and therapy. For example, the methods used to measure the relative productivity of different word class categories will provide a potential means of assessing progress in grammatical development in both typically developing children and children from special populations. Insights derived from studying the effects of psychological constraints on the process of distributional analysis also have the potential to inform language therapy by identifying the kind of distributional information to which human language learners are most sensitive, and hence the best way of presenting such information to language learners.